Novel enzyme diversity for improved cleaning and hygiene

Bio-inspired products / processes will have a major impact on the global society in 21st Century. The

employment of biocatalysts in industrial processes is expected to boost a sustainable production of

chemicals, materials and fuels from renewable resources.

The scope of this proposal is to translate academic research into industrial applications by exploiting

methods, techniques and databases to allow the identifcation and application of novel biocatalysts in

biotechnological producst and processes.

Among the large spectrum of applications, we will translate the findings and apply the novel enzymes to

the creation of new HPC products so that we can combat more efficiently and with better hygiene

human sebum (body soil) contaminated garments and thereby reduce the environmental and economic

costs of laundry.